Human Epidermal Neural Crest Stem Cells

Stem cell biology is a promising new area of research that is likely to lead to new treatments for many debilitating diseases. There exist different types of stem cell, embryonic stem cells and adult stem cells. This application deals with a novel type of adult stem cell. Adult stem cells are safe because they do not form tumours when transplanted into the body and they do not raise ethical concerns. Adult stem cells have been used in medical practice for many years. A prime example are blood stem cells that are used to treat leukaemia. The adult stem cells on which this application focuses are named epidermal neural crest stem cells (EPI-NCSC) according to their origin and their location. They originate from an embryonic tissue, the neural crest, and they persist after birth in the epidermis of the hair follicle. The neural crest is an embryonic tissue that forms many vital tissues in our bodies. Some examples include bone of the face and skull; the teeth; all nerve cells outside the brain and spinal cord; neurons sensing pain, touch, and temperature; muscle cells of the top part of the heart and their connecting large blood vessels. The Sieber-Blum group and colleagues have discovered and characterized EPI-NCSC in the mouse and found, among other results, that they can give rise to all neural crest derivatives, including bone/cartilage cells, nerve cells, nerve supporting cells, and muscle cells. The most exciting result was that mouse EPI-NCSC implanted into the injured mouse spinal cord caused improvement in sensing touch. The current grant application deals for the first time with EPI-NCSC from humans. It has 5 aims; (1) developing techniques to amplify the cell numbers into millions of stem cells in the culture plate; (2) making sure that there are no chromosome breaks while the cells grow in culture; (3) separating EPI-NCSC from cells that already might have started to develop; (4) confirming that human EPI-NCSC do not form tumors when implanted into the body; (5) create bone cells within a three-dimensional scaffold and identify markers that characterize the bone cells. After all five aims are fulfilled, expectations are that the manufactured bone cells are ready for pre-clinical testing in animal models. There is a high demand for bone in regenerative medicine with an annual market opportunity of 155 billion dollar for dental/cranial regeneration and orthopaedic biomaterials.

Technical abstract
The proposed work addresses hurdles that need to be overcome in order to use human epidermal neural crest stem cells (hEPI-NCSC) in clinical applications. The current application focuses on bone engineering. There are 5 aims, (1) expand hEPI-NCSC in vitro, (2) test effect of expansion on karyotype, (3) purify multipotent subset of hEPI-NCSC (4) test tumorigenicity in vivo, and (5) define biomarkers for osteogenic hEPI-NCSC in a 3D scaffold model. Sieber-Blum and colleagues have discovered EPI-NCSC in the mouse hair follicle. EPI-NCSC are remnants of the embryonic neural crest in a postnatal location, the bulge of the hair follicle. The neural crest is a transient tissue of the vertebrate embryo that gives rise to a diverse array of cells and tissues in the adult organism. Some examples of neural crest derivatives include craniofacial bone and cartilage, tooth papillae, the autonomic and enteric nervous systems, primary sensory neurons, and musculature of the cardiac outflow tract and great vessels. Mouse EPI-NCSC (mEPI-NCSC) are multipotent stem cells that are able to undergo self-renewal and to differentiate into all neural crest-derived cell types. They can be expanded in vitro into millions of stem cells without losing stem cell markers, and they are distinctly different from other known skin-resident stem cell/progenitors. In a mouse spinal cord injury model mEPI-NCSC showed several desirable features, including absence of tumorigenicity, differentiation into neurons and oligodendrocytes, and improvement of sensory function. The Sieber-Blum group has now identified and characterized hEPI-NCSC. At least a major subset of cells consists of multipotent cells. Furthermore, hEPI-NCSC express the neural crest stem cell signature genes as well as other neural crest-characteristic genes, including SNAI2, SOX10, MSX1 and TNFRSF1B (p75NTR) and the iPS genes, MYC, SOX2, KLF4, and LIN28, whereas Nanog and Oct-4 are barely detectable or absent, respectively. As multipotent embryonic remnants in an adult location, EPI-NCSC are attractive candidates for future cell replacement therapy/regenerative medicine. They are easily accessible by minimal invasive procedure, which does not cause any ethical concerns. By virtue of their migratory ability, EPI-NCSC can be isolated as a highly pure population of multipotent stem cells. As the patients own stem cells could be isolated, hEPI-NCSC are conducive to autologous transplantation, which would avoid graft rejection. Finally, there is a high demand and marketing opportunity for dental and craniofacial regeneration and orthopaedic biomaterials.